SPONSORSHIP AWARD: A network on integrated approaches to X-Ray tomographic image processing

This proposal is to fund the establishment of a small network of early-career researchers and established academic mentors. The aim of this network is to investigate the current challenges in 3D X-Ray image processing and to develop the professional links of the early-career researchers with existing academic groups and industrial partners in this field.

Potential impact
The proposed network is focussed around the challenges and opportunities in the development of an integrated workflow for processing 3d X-ray data sets. To build a case for further support in the network's area, best practices will be investigated and a proof-of-concept 'data pipeline' will be constructed. The results of these exploratory studies will support scientific impact through joint publication and the development and distribution of new software tools.

As the techniques to be developed in the proposed research are 'material agnostic', the research will have an immediately impact on the broad user community for X-ray imaging facilities regardless of the application or scale under investigation. This includes applications in catalysis, electrochemical devices such as batteries or fuel cells, and nanotechnology. The research will also facilitate beamline scientists at large-scale capital investments in maximising the value extracted from these national resources, such as Diamond. These stakeholders will be engaged during the proposed site visits to national light sources, such as Diamond and SSRL, and through networking events in the proposed workshops.

The network will also work alongside X-ray instrument manufacturers, including Zeiss X-ray microscopy, to integrate our new analysis approaches with new developments in instrumentation and hardware. This will be facilitated through a site visit to explore and discuss mutual development opportunities.